Large scale taskforce level command, control and integration of autonomous systems - primarily maritime surface assets

My chosen area of interest explores the definition of this new type of capability, ways in which autonomy can be applied, how it can be implemented and how it can be managed.